Future Resilient Transport Networks - FUTURENET

Much current discussion about transport and climate change focuses on the impact of transport on climate change. Indeed, many mitigation measures are focussed upon the transport change, and many mitigation measures are focussed upon the transport sector. However, FUTURENET recognizes that climate change also has an impact on transport. This impact has two dimensions: an engineering dimension derived from the interaction between climate design, weather events and the physical network, and a socio-economic dimension derived from the interaction between weather and climate and the patterns of transport demand. FUTURENET integrates both in assessing the future resilience of the UK transport system. This interdisciplinary approach will assist stakeholders in adapting the transport network and increasing resilience of critical transport infrastructure. Specifically FUTURENET seeks to develop a number of scenarios for how the transport system in the UK might look in 2050, and will investigate the resilience of each of these scenarios to the effects of climate change. The investigation will be carried out through the five work packagesa) WP1- The development of possible UK transport scenarios for 2050, through detailed literature surveys and the results of a number of expert workshops.b) WP2 - Identification of route corridor for study and development of an inventory of infrastructure that covers the complete range of infrastructure for the chosen route.c) WP3 - Models of the failure modes of transport systems, which will identify existing models and thresholds for the effects of climate on transport systems, and will develop new models where there are gaps in knowledge.d) WP4- Model development and application, which will develop an overarching model framework that will combine the models identified in WP3 with climate change scenarios and the transport scenarios outlined in WP1, to enable the resilience of different types of transport network to be evaluated.e) WP5 - Generic Tools and Dissemination, through which the results of the project will be made available in an accessible form to a wide variety of stakeholders, and the model of WP4 made available for application to other route corridors.FUTURENET brings together a wide variety of academic expertise spanning the engineering, environmental and social sciences, together with a diverse group of stakeholders in the transport industry. It has the potential both to develop a deeper understanding of the underlying science on the effects of climate change on transport systems and to provide information and useful tools on how such systems can be made more resilient.